Developing E-Plasters to enable self-management of rapid and complete wound healing

Efficacious wound healing is a huge unmet clinical need. Wounds pose a significant economic cost to the healthcare system, and the society, but the impact often under-recognised.

International Diabetes Federation shows, more than 460 million people are living with diabetes worldwide and by 2045 this number is expected to rise to 700 million. Diabetic foot ulcers usually turn out to be infectious and at times patient may end up with amputations. Yet, wounds can often lack priority, and investment.

Wounds are not considered a disease, and chronic wound patients are assigned to long term wound management, and just "live with it" as therapies exist that slow down the advancement of wounds, but rarely reverse completely the problem.

Thus there is a real need to address this.

We aim to enable a better quality of life and facilitate significant cost savings to the NHS through our innovations based on biomaterials and biolectricity.

This project will enable us to develop E-plaster(r), to enable self-management of chronic wounds using personalised, intuitive, patient centric therapy to rapidly and completely heal chronic wounds, and to ensure that acute wounds heal rapidly without acquiring complications.